Italian middle si constructions: evidence from non-finite clauses

My project aims to reopen the debate about the clitic si in Italian to explore what the neglected tough (Certe idee sono
difficili da sostenersi 'Certain ideas aree tough to support') and pretty (Questo panorama è bello a vedersi 'This
landscape is pretty to look at') infinitival constructions can reveal about it. The relationship between si and these
structures, which have proven to be cross-linguistically problematic per se due to their syntax (e.g., unusual movement
patterns, syntactic and semantic constraints), has rarely been the object of direct inquiry. My preliminary hypothesis is
that the use of si in such structures signals a middle construction, since they differ substantially from other non-finite
contexts where impersonal si is found, and that this can be linked, together with other properties, to the projections
realised by tough- and pretty-items. To assess this, I will offer a fine-grained analysis of how si interacts with the
syntactic environment in the relevant non-finite clauses by studying Italian-internal contrasts and similarities, and also
using data from comparable Romance languages and Italian dialects. The results of this project will extend far beyond
the syntax of Italian, proving crucial in providing an account of variation in Romance non-finite clauses and Romance
tough-/pretty-constructions. Moreover, my results will contribute to debates about the syntax of clitics and movement
theory.